Mobile Rail Panel Handler (MoRPH)

An innovative, universal handling solution, for both plain line and large switch and crossing panels, with an interchangeable power module (ICE engine or electric motor and batteries) to create a future proof design.

The novel arrangement of the machines allows their use in confined areas such as viaducts, stations and small-bore tunnels making the system applicable in all infrastructure types and locations.

Operated via a pedestrian operated remote control system, multiple machines may be linked to handle any conceivable size of track panel.

The basis of the machine is a rubber tracked frame with a unique crane superstructure, counterbalanced by its power module allowing loads to be carried directly above the track frame. The machine is, therefore, narrower than the load allowing passage through viaduct parapets, tunnels and other obstructions which make existing machines unsuitable.

The ability to slew the crane jib allows the machine to lift and deliver panels to the side of its route whilst independent steering of the tracks beneath the load allows multiple machines to move large track assemblies in any direction to avoid obstacles as required.

Interchangeable handling attachments allow the machines to be re-purposed for many other rail infrastructure component handling and installation applications increasing the machines' utilisation and the owners return on investment.